Robust biodesign for cell-free systems

Synthetic biology aims to develop an engineering approach to constructing biological systems from modular components. Engineering systems using whole cells can be unpredictable in part because a cell's complex endogenous functions can lead to unexpected interactions. Cell-free systems reduce this complexity compared to cell-based systems by isolating the essential reactions enabling in vitro experimentation. This simplification promotes the development of robust mathematical models that are required to advance synthetic biology.
In this work, we will demonstrate robust model building and biodesign using a cell-free expression system "Protein synthesis using Recombinant Elements" (PURE). An existing mathematical model from Mavelli et al. (2015), which describes high-level behaviour of the PURE system, will be calibrated using experimental data and then extended with new entities and relations to model genetic circuits. This will be incorporated into a new statistical method that will be used to design an implementation of a specific genetic circuit. The genetic circuit will be implemented in the in vitro PURE system and experimental observations will be
compared to the model predictions.
Overall this work will demonstrate robust genetic circuit design for cell-free expression systems using mathematical models and statistical methods.